Identifying virus-specific signatures in adaptive immune repertoires using deep learning, data augmentation and weak supervision

The aim of this PhD is to devise deep learning approaches to predict the target viral antigen
of individual immune receptors within the immune repertoire of an individual. Given the lack
of labelled training data (i.e. repertoire sequences pre-labelled with their target antigen), the
student will investigate data augmentation and weakly supervised learning strategies. S/he
will also investigate virus-specific signatures of receptors from a germline gene perspective,
starting with gene IGHV1-69, which occurs in many neutralising antibodies against viruses
such as HIV. Computational methods development will be complemented by the
experimental validation of predictions throughout the PhD.